New Point of Care Diagnostics for Clinical Enzyme Biomarkers

This project aims to develop, manufacture and test ready-to-use diagnostic tests usable for the detection of clinically important phopholipase enzymes activty. It builds on a patented invention from a research team at Imperial College with a strong proven track record of innovation. Working with a UK based company, the project relies on the quality of the invention and applying it to real clinical conditions where there is a clear unmet need for more rapid diagnostic tests. Specifically, the crucial goal of this project will be the diagnosis of pancreatitis, a life threatening and difficult to diagnose condition affecting over 60,000 patients in the UK annually.